Compound semiconductor in Rolls-Royce's supply chain: Towards a new resilience-sustainability frontier

Increased utilisation of electronics, sensors, lasers or related technologies in products and services across the four businesses in Rolls-Royce demand advanced 'line of sights' on compound semiconductor manufacturing supply chain due to interdependency of such materials and devices. The interdependency propels to reliance on critical minerals in compound semiconductor across sectors and global supply complexity which, control their availability and sustainability.

This project charts a new multi-tier frontier to unpack the interdependency between Rolls-Royce's supply chain and compound semiconductor manufacturing. New model and methodology will be developed to assess the resiliency, security, sustainability, efficiency and maturity. It will examine the wider supply chain beyond organisation and embed embodied layer of direct and indirect nodes in the value network. This includes appreciation of by-product/waste-to-resource e.g. e-waste from semiconductor, to support the transition towards a circular economy; and lifecycle environmental net-impact of products and industries.

This research is cross-disciplinary between physics, engineering and management. Natural experiments, digital LCA modelling and empirical supply chain research will underpin the methodological paradigm. The training and skillsets acquired will enable the researchers to ground novel theory in real industry with Rolls-Royce. The researchers will be supported by relevant data assess and placement in Rolls-Royce.